Protoplanetary discs with non-circular planets

Recent discoveries of numerous sub-structures in protoplanetary discs have dramatically changed our perception of planet formation and protoplanetary disc evolution. An amazing richness of structures revealed to us by ALMA and direct imaging surveys - multiple axisymmetric gaps and rings, spiral arms, non-axisymmetric arcs, etc. – challenged many ideas that we had about these discs earlier. While there are many agents that could be responsible for the production of these features, one of the most exciting (but also most natural) possibilities is that they are ultimately driven by planets, through their gravitational coupling with the disc. This provides a clear motivation to bring the study of disc-planet coupling – a subject with the long history of successful predictions – to a whole new level, to be able to match the intricate details of what we find observationally. One area that has received insufficient attention so far but is very promising for explaining many observations is the gravitational coupling between the planets on non-circular orbits – eccentric and/or inclined – and the disc, and the impact this interaction has on the disc. Unlike the orbital evolution of the planets themselves, this area has not been so well developed for non-circular planets, but holds great promise for explaining many observational puzzles and for making interesting observational predictions.
The goal of this proposal is to advance our understanding of the non-circular planet-disc interaction through a series of projects of increasing complexity and involving both large-scale numerical simulations (in 2D and 3D) as well as theory. We will investigate the morphology of the wave perturbations produced by planets on non-circular orbits, and will explore how these waves are excited, propagate through the disc and damp, ultimately driving disc evolution. We will study the process of gap opening and disc warping by eccentric and inclined planets across the range of various relevant physical parameters and for different regimes of disc-planet coupling - both linear and non-linear. In the process, we will make predictions for thermal sub-mm dust emission from discs, kinematic signatures of planets in molecular line emission, and for disc images in scattered light in near-IR, which will be utilized for interpreting protoplanetary disc observations.
The success of this project rests on our deep familiarity with the subject and on our extensive experience in the relevant areas, as well as on our robust methodology. Our simulations will be closely accompanied by theory and will be analyzed from the theory perspective, by focusing on key physical processes and deliverables that deepen our understanding of the underlying processes (e.g. re-distribution of the angular momentum between the planet-driven density waves and the disc). This project is novel, ambitious and timely in light of the wealth of data that is provided to us by the facilities such as ALMA, JWST, and other channels through which we study protoplanetary discs and planet formation.